Resilient Crops: Grains for Health (Oats)

Technical abstract
Oats: UK oats are enjoying a strong resurgence with their production area doubling in the last 20 years. New varieties are needed to meet increased demand for healthy foods and to maintain critical crop diversity. For producers, improvements in quality and resilience are at least as important as yield. We will elucidate genotype by environment interactions for key yield and quality traits to accelerate genetic gain. Our integrated research will provide understanding on how environmentally sensitive developmental traits affect grain yield and quality. We will deliver novel resilient oat resources critical to ensuring future crop supply and quality.